Future Agriculture Resilience Mapping FARM

_To achieve clean power by 2030 and Net Zero by 2050, UK food production must move away from fossil fuels. With approximately 209,000 farm holdings in 2023, energy networks must adapt prepared to meet different future rural energy demands driven by greenhouse gas reductions and climate change adaptation._

_The Future Agriculture Resilience Mapping (FARM) project will:_

_1\. Support UK food production and security by understanding future energy requirements, transition pathways, and the associated network requirements._

_2\. Identify clear commercial, policy and planning actions for DNOs, the agricultural sector, and policy makers._